Anticipatory histories of landscape and wildlife

The network aims to explore how different ways of researching and writing about the past shape our understandings of contemporary environments, and how we envision what might happen to them in the future. In particular, the network proposes to investigate the ways in which experimental accounts of past environmental change can help prepare us for uncertain futures, and become enrolled in processes of mitigation and adaptation. We refer to this as an experiment in anticipatory history.\n\nThrough a series of workshops, the network will test and develop the concept of 'anticipatory history' and assess its potential contribution to cross-disciplinary research in the histories of environmental change. The network is keenly interested in exploring how such histories might travel outside the academy, and be taken up by people in various contexts. To this end, the network aims to \ndevelop working collaborations between academics and practitioners. Participants in the workshops include representatives from organisations such as the Cornwall Wildlife Trust and the National Trust. It is intended that the outcomes of the workshop will make a tangible contribution to management, interpretation and communication around issues of environmental change. \n\nThis network will achieve its aims by working through two case-studies: landscape and wildlife history. It will do so in the context of the county of Cornwall. Cornwall is a region with a long history of nature study and, as a peninsula and wildlife haven, is particularly susceptible to sudden weather events and to longer term environmental and climatic change. The network will gather together a diverse group of practitioners and academics to advance thinking in the areas of landscape and wildlife change and to explore innovative approaches in the production of environmental histories and futures. \n\nWorkshops will allow academic researchers and environmental writers to present their research on histories of the environment to organisations who are involved in the management of the environment. These discussions will be organised such that they allow these organisations to learn from and take on board these ideas. In turn, the organisations will be able to discuss with academic specialists the specific issues and challenges they face in their work. These discussions will aim to assist public and other organisations in the development of strategies for the communication of environmental management policies and decisions.\n\nThe ideas developed in the network will be documented in an original publication, produced in collaboration with the book artist, publisher and writer, Colin Sackett. This publication will experiment with creative forms of presentation and narration to offer a tangible demonstration of the potential for anticipatory histories of changing places and populations. The book will communicate the outcomes of the network, and will be a useful education and communication tool for many of the groups involved in the network and in related fields. \n

Potential impact
This network will benefit a range of audiences, directly and indirectly. Direct beneficiaries of this research include charitable and voluntary organisations; community groups and interest groups; and the local wider public in Cornwall and the South West. In the longer term, policy-makers within national, local and devolved government and government agencies will also potentially be able to benefit from the network and its outcomes. \n\nSpecific beneficiaries and relevant benefits: \n\n1 Charities and interest groups that address issues of wildlife and landscape change in their work will benefit by the acquisition of creative strategies for explaining and communicating about past and future environmental change. \n2 The wider public will benefit through an enhanced understanding of environmental histories, which may provide the basis for a more informed and engaged adaptation to future environmental change. \n3 Participants in the networking activities will benefit through the opportunity to share their expertise and insights with a range of academic and non-academic partners, including people engaged in popular publishing and broadcasting activities. \n\nStrategies to engage beneficiaries and ensure the delivery of impacts: \n\n1 Workshops will be organised thematically, to ensure that specific user groups are targeted with relevant interaction and networking opportunities. \n2 Workshops will be open to additional participants, which will allow for the strategic expansion of the network to include representatives from other groups and agencies as the project develops. \n3 The final workshop will be widely advertised to attract participation from interested members of the general public, with targeted invitations to people involved in communication and community engagement activities around issues of environmental change. \n4 The project will produce a book-length publication to communicate the outcomes of the network regarding the complex connections between histories and futures of environmental change. The book will be distributed widely through the networks of participating organisations and other channels.\n